Nonintrusive Fault Monitoring (NiFM)

Each year the average UK household disposes of £800 worth of electrical and electronics items, 40% of which is repairable. 40% of this is made up of large household electricals such as washing machines. At present, the cost of repair too often exceeds the cost of replacement, meaning there is little incentive to improve the resource efficiency of appliances and increase product lifetimes - resulting in significant resource loss each year. London based artificial intelligence experts, Green Running believe the application of novel machine learning algorithms can be used to modernise the process of appliance repair - and achieve cost savings in the process through improved operational efficiencies. The NiFM project, transcending energy and information communications infrastructure, will undertake a complimentary programme of works to establish technical feasibility and devise a working prototype from which to engage potential clients and investors. To fully exploit the opportunity available Green Running will evaluate the potential to orchestrate business model innovation to increase SME revenues, job creation and bottom line profitability.